Networks of Exchange and Exploitation: The Distribution of Mancetter-Hartshill mortaria in Roman Britain

The project proposes a new understanding of the economy of Roman Britain in view of the latest
dominant models developed for the Roman Empire. It will examine the feasibility of Mediterraneancentred
debates in a frontier province. This will be achieved through the study of the distribution of
Mancetter-Hartshill mortaria, a distinctive type of Romano-British pottery, providing a proxy for the
movements of unprovenanced perishable goods invisible in the archaeological record. It is anticipated that
the existing models will not offer a satisfactory explanation and that a new model of international
significance to the study of Ancient Economics will be generated.